Centre for the Analysis of Motion, Entertainment Research and Applications (CAMERA)

The Centre for the Analysis of Motion, Entertainment Research and Applications (CAMERA) will build on and extend existing impactful relationships between leading researchers at the University of Bath supported by investment from the University, from external partners and with the close participation of Bath's EPSRC Doctoral Training Centre for Digital Entertainment (CDE).

Building on existing expertise in Applied Visual Technology and closely linked with the CDE, CAMERA will draw on knowledge, skills and outputs across multi-disciplinary research areas. These include Computer Vision, Graphics, Motion-Capture, Human-Computer Interaction, Biomechanics and Healthcare, underpinned by a strong portfolio of DE research funding from RCUK and other funders. CAMERA will deliver Applied Visual Technology into our partners companies and their industries, to achieve high economic, societal and cultural impact.

Bath leads the UK in innovative creative industry research and training for post-graduates through our CDE, which is contractually partnered with 35 innovative UK companies. Growing from our established core strength in the area of Visual Technology - capturing, modelling and visualising the real world - and our strong historical foundation of entertainment-delivered research, CAMERA will focus on high-impact work in movies, TV visual vffects (VFX) and video games with partners at the The Imaginarium and The Foundry, two of the world's leading visual entertainment companies. This focused collaboration will push the boundaries of technology in the area of human motion capture, understanding and animation, and artist driven visual effects production, feeding into our existing CDE partnerships.

From this strong foundation, we will extend and apply visual technology to new areas of high economic, societal and cultural impact within the digital economy theme. These include Human Performance Enhancement, with partners in British Skeleton and BMT Defence Services; and Health, Rehabilitation and Assistive Technologies, with partners in the Ministry of Defence.

CAMERA is well placed to lead the application of Visual Technology in these new directions: Bath researchers have helped athletes to win 15 Olympic and World Championship medals in the last 10 years and have contributed significantly to national efforts in integrating ex-soldiers with disabilities into civilian life.

Potential impact
CAMERA, as a Next Stage Digital Economy Centre, has been set-up to stimulate an ethos of exploring pathways to impact as an intrinsic part of training and research. Our key aims are to:
a) interweave industry and academic work to generate economic, societal and cultural impact and further research outcomes
b) further develop our already substantial training mechanisms to provide an array of highly skilled professionals.

The impact of the Centres' research outcomes will be accelerated by the close working relationships of impact partners. In particular the work within the Movies, TV and Video Games theme will directly benefit the UK Digital Entertainment economy. The UK television export market is £3 billion p.a. (UK TV Production Market Insight (2013) and a report by Oxford Economics in 2012 valued the UK Film industry at £4.6 billion p.a. and supported over 117,000 jobs (up from 100,000 in 2009). The tools developed by this Centre will be immediately relevant for vision-industry applications and will either give our partners a competitive edge (e.g. additional facial capture tools for The Imaginarium) or a lead to potentially marketable products similar to The Foundry's NUKE.
The work proposed by CAMERA is unique worldwide as the technology is only just reaching an applicable state of development. The timeliness of this programme and the scale of the industries it could potentially disrupt highlights the important national impact that could be achieved.

The Centre targets impact through the three core research themes.

The Video Games and Film theme will impact artists and creators by enabling them to create digital content for film and games more easily, for example by automating manual tasks such as rotoscoping.
The cutting-edge augmented environment training technology developed with our partners British Skeleton and leading defence service provider BMT will capture motion and use visualisation in a way that will benefit not only their own industries but other sectors such as the Emergency Services or TV broadcast analysis. Prior analysis on sporting success has highlighted the national level impact success can generate, through both positive associations and copy-cat affects. Improving the way computer generated training is implemented will result in safer and more effective training in the large commercial and military marine sectors.
Through the Health, Rehabilitation and Assistive Technologies theme our vision and motion capture work co-created with the charity Help the Heroes and the MoD will have a step-change in how the rehabilitation of ex-soldiers returning from conflict with trauma will be set-up and assessed. Improved orthopaedic tools will be developed improving amputee outcomes and improving the quality of life for people with ocular impairments and a real opportunity to create a substantial saving to the NHS and MOD (and healthcare beyond the UK).

Training provision adds an additional level of impact. By associating CAMERA with the EPSRC Centre for Doctoral Training in Digital Entertainment we will be able to further develop opportunities for researchers and students to enhance their skills in the three themes. By exposing students to real-world problems and being involved in the co-creation of the solutions with our partners we hope to train a workforce that will support the UK creative industries. Our training provision represents a complete route from research to the real world: from EngD/PhD students, to post-doctoral RA's working directly on transitioning existing research portfolios to industrial impact, to new academics who will become world leaders in this area with industrial links second to none in both the UK and world-wide. To reinforce this we have allied ourselves with the University of Bath Innovation Centre (founding partner of the SETsquared incubator ranked 2nd globally) who will provide entrepreneurship training which is particularly relevant in such fast paced field